MPhil/PhD Sociology

This research seeks to elaborate the concept of anti-Blackness as a global socio-political and spatial logic through the lens of social dances - the participatory dances that convene, entertain, and concretize a community. Specifically, I look at 'booty dances' such as whining and twerking and their counterparts across the globe and through history. This is an archival project of mapping anti-Blackness through movements situated in an extensive history of Black dispossession in slave plantation, colony, ex-colony, and imperial core that can be found in archives as well as forwarding the Black body as an archive itself where these dances show history contained in the body. Black diasporic movement then refers to both how Black people have been made to move across the globe and the new social dances that arise from this movement. My research builds on studies undertaken during my master's theorising anti-Black internationalism and Black body as archive.